BabyHappy

I am looking for assistance with certification and testing of the product that I am developing. My product is an adapter for a baby syringe that will help to dispense medicine to a baby safely. A simple but unique design minimises choking, reduces baby's ability to spit the medication out and protects baby’s mouth and gums. It also educates users about the safest way of giving medicine to a baby.